Oscillating Photostationary States for Molecular Cargo Transport

This project falls within the EPSRC Synthetic Organic Chemistry research area. Introduction: The transport of molecular cargo is essential for many biological processes, with certain cargo requiring ATP-fueled transport along microtubule tracks by motor proteins like kinesin and dynein. Emulating this fuel-driven transport artificially is pivotal for future molecular system development. Currently, reported synthetic transport systems are limited, with short transport distances and requiring the intervention of an experimentalist for operation. Moving towards autonomous systems is critical for advancing artificial molecular machines. In this proposal, we present a strategy for achieving autonomous molecular cargo transport in a synthetic system. We introduce a novel approach termed "oscillating stationary states" that relies on a unique reactivity platform coupling thermal and photochemical equilibria. This platform sustains a dissipative cyclic reaction network enabling controlled molecular conformation changes for autonomous cargo transport. Background: Azobenzene photoisomerisation has been instrumental in molecular device and machine development but has mainly been associated with non-autonomous systems requiring the application of external stimuli. Here, we leverage oscillating photostationary states to exploit azobenzene photoisomerisation for autonomous cargo transport, a first in this field. Oscillating Photostationary States: The proposed system involves a cyclic reaction network where azobenzene switches between two photostationary states under constant thermal and photochemical conditions. This spontaneous switching allows for controlled molecular motion crucial for cargo transport. Objective 1: We begin by identifying model azopyridine functionalisation/defunctionalisation pathways to understand the necessary electronic modulation for the cyclic network. Model compounds will be assessed for their photochemical behaviour to inform subsequent objectives. Objective 2: Utilising the oscillating photostationary state platform, we aim to achieve contrathermodynamic transfer of molecular cargo. This involves developing a molecular setup where photoisomerisation drives directional molecular transformations, enabling autonomous transport. Objective 3: Expanding on contrathermodynamic molecular cargo transfer, we investigate long-distance transport capabilities. A proposed system will demonstrate autonomous transport of molecular cargo over extended distances, utilising continuous irradiation to fuel directional molecular motion. Conclusion: Our proposed systems represent a proof of concept for utilising oscillating photostationary states in functional molecular systems. This innovative reactivity platform, driven by dynamic thermal and photochemical equilibria, offers a general approach for controlling molecular-level motion, paving the way for advanced nanoscale machines and technologies.